Loughborough University And SCITEK Consultants Limited

To develop vibration monitoring systems using novel optical sensors to measure the velocity and clearance of turbine blades in aircraft and industrial gas turbine engines.